CarTap - Technical Feasibility Study

CarTap is the first peer-to-peer carsharing system for hybrid and electric vehicles. With CarTap, car owners will be able to purchase hybrid and electic vehicles and rent them to colleagues and friends during unused periods to pay off financing and operating costs, like battery leasing costs.

Through a smart scheduling system and real-time telematics from connected cars, CarTap aims to provide a distributed supply of low-cost, clean, vehicles across the urban space.

This project is to develop the CarTap software prototype for connection with in-car hardware systems which can communicate with the cloud. CarTap collaborates with Singaporean companies involved in the in-car hardware space to produce a fully functional prototype for testing on a hybrid vehicle.